Technologies for Disinfection and Decontamination

In response to the current Coronavirus pandemic we intend to develop a suite of sanitising products that will enable the disinfection of a wide range of items and equipment as well as hospital wards, rooms, vehicles and public spaces. By developing expertise in a number of specific core technologies, we will be able to rapidly create a range of products to suit each application and minimise the risk of further outbreaks of this particular Coronavirus as well as other similar ones in future.

There is a huge need for PPE during the current crisis and while we expect that production will ramp up over time, there is also a requirement for alternative solutions that allow for multi-use - maximising its availability and minimising waste.

Our idea for this project is to produce a sanitising and disinfecting cabinet which allows users to decontaminate any wearable device such as PPE, headsets, glasses, watches, phones and other related tools. During the design and production of this cabinet we will be developing a number of core sanitising technologies which we will then be able to repackage and redevelop into a suite of further disinfecting products

For instance, a solution is required that can disinfect public transport vehicles such as buses, trams and trains that may have transported persons with the COVID-19 virus. There is also a need for the rapid sanitising of ambulances and similar blue light service vehicles which will minimise costly downtime and reduce the strain on these critical services.

Effects of 'Extension for Impact' funding:

To commercialise the resultant product from our existing Innovate project (developing technologies for sanitising and disinfection) we intend to develop a business model as well as carrying out required testing to enable CE marking and performing a pilot study with potential customers to validate the design. We also intend to further develop another concept that was born out of our existing project and follow the same commercialisation route for this. Our product(s) would be certified and available to the market sooner and with greater confidence in their effectiveness.